Probing Neutrino Mixing with the T2K and Hyper-Kamiokande neutrino experiments in Japan

This project aims to extend our understanding of Neutrinos - very weakly interacting elementary
particles. The structure of neutrino masses is different to other elementary particles and neutrinos
are known to change type - or oscillate - as they propagate.

It will focus on measuring the leptonic CP violation which is a key ingredient to explain the current matter-antimatter asymmetry of the Universe.
This could be achieved from the study of neutrino oscillations. Key experiments in the measurement of CP violation in neutrinos are T2K, currently taking data, and Hyper-Kamiokande, planned to start to take data in the next years.

Measuring CP violation is a great challenge and entails several aspects, for instance aiming to decrease the uncertainties related to the interactions of neutrinos with the detector, performing a fit to the data of the near and far detectors, developing new selections, adding new kinematic variables, like the pion kinematics, etc.

We also aim to improve the particle reconstruction in water Cherenkov detectors using AI techniques.

In summary, the student will analyse the data from T2K, focusing on one of the aspects needed for the measurement of CP violation, This leads to working more on either the near (ND280) or far (Super-Kamiokande) detector. A fraction of the work should also focus on Hyper-Kamiokande, whose construction is ongoing.
These projects will include regular trips to Japan where the experiments are situated.